Biltong 1

Farmers Pantry Ltd. is successfully marketing a range of authentic South African recipe premium dried meat products using locally sourced Welsh beef. We plan to launch our innovative range of high protein and low carbohydrate snacks in convenient size retail packs that will be marketed regionally. Marketing and packaging strategies, particularly extended product shelf life, will be explored to enhance this distinct sustainable proposition so promoting business growth and creating employment.